Automated integrated micro machining, micro-manipulation and laser soldering system

The technology and componentry included in the next generation of active medical devices is creating significant manufacturing challenges and opportunities. Complex devices need to be produced at ever smaller scale while still being designed for single use applications. The applicant manufactures and operates high performance laser machining systems for the precision processing of high tech cables/wires and has received market enquiries for very high precision (0.1mm pitch or finer) automated integrated micro machining, micro-manipulation and laser soldering systems. The target application would be to automate a currently manual, highly expensive, production of an arterial catheter. The applicant faces a number of manufacturing and materials related R&D challenges that this project will resolve. The project will conclude with the development of very high resolution evaluation samples for evaluation by potential customers (medical device producers e.g. TE Medical). Outcomes: this project allows the applicant to respond to a market opportunity that is estimated to be worth £4.84 m over 5 years ensuring the applicant's process/equipment is an industry standard approach for the production of precision parts, connections and assemblies.